WIREFRAME (Workflows in Independent Real-time Enterprises For Research in Arts, Media, and Entertainment)

WIREFRAME is an investigation into the capabilities of Virtual Production for Independent content creators within film and television, and the development of R&D pipelines and workflows to maximise budgetary efficiencies of creative projects.

It is predicted that from 2022 to 2030, the Virtual Production industry will have an annual growth rate of 17.8% globally. In 2021 it was valued as being worth $1.6 billion (Grand View Research, 2022). _'The Virtual Production: A Global Innovation Opportunity for the UK'_ report released by StoryFutures Academy identified many gaps and pain points in the workflows and pipelines of both Production and Postproduction talent in the UK, revealing a significant skills shortage. (_2022_) It is crucial that the barrier to entry for learning in Virtual Production is addressed within the independent market to grow the UK's market share in the sector by 2030\.

WIREFRAME fills this skills gaps and aids in the learning of this emerging workflow to the independent market by the publication of ICVFX demonstration videos while showcasing production viability guidelines and real-time plugin support tools. These open-source aids will be developed through proprietary R&D solutions for real-time engines and market available hardware.

[https://www.storyfutures.com/uploads/docs/VP\_Skills\_Report\_202121.pdf][0]

[https://www.grandviewresearch.com/industry-analysis/virtual-production-market][1]

[0]: https://www.storyfutures.com/uploads/docs/VP_Skills_Report_202121.pdf
[1]: https://www.grandviewresearch.com/industry-analysis/virtual-production-market